Developing next generation PQC-capable cryptographic hardware appliances to provide hyperscale open standards-based interoperability of emerging quantum sensor technologies (QST)

Quantum Computing will generate information at vastly higher rates compared to classical computing. Currently, there is no efficient method to transfer data at multi-terabit per second (Tbps) speeds into classical computing infrastructure ('The Cloud'). Data from quantum sensors will be vulnerable to existing cyber security threats (Mustafa et al.,2024). In 2020, cybercrime affected 53% of 3.2 billion people in 20 countries, with global consumer losses amounting to $172 billion (Cobos,2024).

GemaSecure Exchange is a new product specifically aimed at making Quantum Sensor Technologies (QST) widely available. Exchange will enhance the security, efficiency and scalability of Quantum sensors, computing and communication, addressing the escalating risk of geopolitical threat to existing satellite position, navigation, timing (PNT) solutions. The solution will provide a low barrier to entry as it will be transparent to existing Classical Computing users who will benefit from access to Quantum computing infrastructure (Vermaas,2025). Quantum Sensor Technologies (QST) will directly connect to GemaSecure Exchange for NIST approved Post-Quantum Cryptography (PQC) based encryption prior to onward transmission. The Secure-By-Design appliance uses Zero Trust methodologies to further secure the information.

GemaSecure focuses on market-validated, high-impact industrial and academic research, leveraging an experienced senior team to co-develop secure Quantum data processing capabilities with maximised interoperability. By collaborating with technology vendors, GemaSecure addresses cost-prohibitive development areas and ensures rapid adaptation to market needs to facilitate the use of new generation quantum technologies.